Custom nanomaterials from modular synthetic proteins

Science and technology constantly strive to develop sustainable materials and processes. Biology is an extremely rich source of solutions to similar problems that bacteria, fungi, animals and plants face, such as adhesion, specific recognition, tensile strength and resistance to impact. These solutions are often the result of interactions happening at the micro- and nano-scale between proteins that work together to form hierarchical structures. Although these natural building blocks have been shaped by evolution, proteins have been successfully repurposed for new tasks by researchers. However, this is not always possible, as proteins are often intrinsically related to the biological system where they come from by evolutionary and environmental constraints that are hard to underpin. Indeed, despite decades of efforts and numerous advancements, synthetic silk is still far away from the properties of silk produced by spiders. Therefore, it is important to start considering, in a truly synthetic-biology approach, the use of custom proteins that, from the beginning, offer favourable characteristics for large scale production and processing. While, for specific recognition and catalysis, we are still mostly reliant on existing proteins and their modification, it is now possible to design and produce novel protein structures. This process requires a high level of expertise, substantial funding and time, which effectively limit the application of these methods outside a restricted circle of experts.
The goal of this project is to develop a computational and experimental platform for rapid and reliable design of custom protein structures, whether that is a new vaccine, a layer in an ultra-light composite material for airplanes, or a miniaturized electronic component. A platform of this kind would allow cell biologists, material scientists and electric engineers to consider tailored biological tools to tackle scientific problems and develop novel specific solutions. In a way, this is similar to how people take pictures and print them, focusing on the content without having to know how digital cameras and laser printers work. This is possible by using a set of predefined protein building blocks with known structures, properties and interactions with each other. Large custom structures and their properties emerge from the combination of these building blocks, and they can be rapidly predicted, indicating which design is a viable solution for a specific problem.
While developing this platform, I will partner with experts in other fields where these concepts can be applied. In collaboration with aerospace engineers, we will design protein nanomaterials with defined mechanical properties, able to withstand impact and improve the durability of composite materials. With cell biologists, we will develop proteins able to interact with the cytoskeleton that determine cell shape and motility, and understand how mechanical forces generated internally affect cell behaviour. In collaboration with the NIHR Bristol Blood and Transplant Research Unit (BTRU), we will design structures able to display multiple cellular signals to improve growth of tissues from patient stem cells, making regenerative medicine approaches available to everybody at a fraction of the cost.

Potential impact
Economic impact. The development of new software and the design of novel products open up possibilities for Intellectual Property (IP) protection and commercialization that I will explore with the support of Commercialisation Managers in the University Research and Enterprise Development division and the BrisSynBio Innovation Manager, Dr Andy Boyce. I will protect building blocks and protein sequences that will be designed and characterized during the project: licensing will be a potential revenue source. The design software will be distributed through a permissive license (MIT), and I will integrate it into the Rosetta protein design framework. I will seek partnership with DNA Foundries and web-based robotics companies to widen accessibility to the high throughput synthesis. The collaboration with the artificial intelligence start-up Peptone will provide access to companies and investors with interest in protein engineering. Academic groups and companies interested in protein design will benefit from streamlined pipelines and resources by reducing time and costs required to go from design ideas to final protein products.
As a translational application, I will pursue the development of novel artificial growth factors to enhance blood derivatives production from blood cell progenitors, in collaboration with Dr Ashley Toye, Director of the NIHR-funded Blood and Transplant Research Units (BTRU). NHS and research groups working on blood stem cells will be the principal economic beneficiaries, considering the potential reduction in growth factors costs. However the same approach could be extended to a variety of growth factors and stem cells, benefitting to the whole regenerative medicine area.
Societal impact. New processes that allow a more extensive and reliable use of biological systems for production and manufacturing can have a significant positive impact on society, but ethical considerations, long term consequences and public concerns should be taken into account. These questions need to be addressed in an open and engaging communication with the public. Both the general public and the synthetic biology scientific community will benefit from these activities, as the public response will provide information on perceived opportunities and concerns related to biological manufacturing. Visual tools will be developed to help describing design principles and parallels between engineering and nature, reflect on suitable applications of synthetic biology, and promote the use of computation in biology. Through interaction with visual artists already connected with the synthetic biology community (e.g. Vivid Biology, Andy Council) and the Virtual Reality research group of Dr David Glowacki (Chemistry and Computer Science, University of Bristol), I will realize 3D models and computer visualizations to support outreach initiatives of BrisSynBio and BTRU with the public (festivals, science cafes, school visits). In collaboration with Christopher Hunt (Controlled Frenzy Ltd consultancy) and Coral Manton (i-DAT, Plymouth), we will develop a prototype for engagement in museum exhibitions and evaluation of audience response. I will pursue appropriate outreach funding schemes, potentially already after the first year of the fellowship.